The Dangers and Promise of Human Enhancement and How to Legislate For Them

Methods of making aspects of ourselves "better than well" exist today and novel, more powerful, means to do so are
on the horizon. We can better our cognitive abilities, fine-tune the extent/makeup of our emotions, and even,
potentially, make ourselves morally better. All of this is attractive for both personal and societal reasons. But it also
comes with notable dangers, even assuming the methods themselves are biologically safe. This project will utilise the
methodology of analytic philosophy to evaluate the extent of these dangers and provide concrete and realistic advice
for how to incorporate such methods of "enhancement" into society.